CloudNC Proof of Concept

CloudNC have identified an opportunity to develop a unique, machine agnostic, cost-efficient
CAM platform leveraging artificially intelligent algorithms, GPU acceleration, massively
parallel computation and cloud supercomputing to automatically generate more efficient CNC
toolpaths.